Rosalind Franklin Institute Correlated Imaging Phase 3

This grant is to support the final phase in design and development of key components for the next generation of CI ( as detailed in the overall science and business cases approved by BEIS) namely two aberration corrected time resolved electron microscopes for visualising dynamic events at the atomic level and a fast direct electron detector. Phase 3 of this program as described here has been approved by the RFI board and by the RFI value for money committee.

Potential impact
The RFI will deliver a broad range of inter-connected benefits to the UK economy.
These will fall into two categories:
- direct outputs from the RFI itself (mostly in the short or medium-term); and
- long-term impacts delivered by third parties, enabled by the application of RFI outputs.

The primary driver for creating the RFI is to realise eventual impact via clinical or industrial application alongside novel methods that will also have a disruptive effect on discovery research, helping to maintain UK leadership in the life sciences. Thus, there will be varying routes and timelines to the final economic and societal impacts.
In the CI Theme there exists direct industry involvement in instrument design and development supporting scientists with scarce skills.

The direct outputs of the CI Theme are:
- Disruptive imaging methods (including dynamic and multi-modal techniques) spanning an unprecedented range of length and timescales.
- High-value, high-skill job creation, including apprenticeship opportunities.
- Enhanced UK skills base in instrument design and manufacture . Collaborations with industrial partners will see RFI staff spend time abroad before returning to the UK to install prototype instruments in the RFI, working alongside industry engineers.

Longer-term impacts from the application of disruptive technologies developed in the CI theme include:
- New imaging methods will allow study of processes over time and at real-world scales - transforming our understanding of cell biology and disease pathology (in humans, animals and crops), and our ability to study how drugs work (drug action).